TentoIDs as an anti-counterfeit device

Tento Technologies is investgating the feasibility of using its patented technology, based on visual cryptography, to provide protection from counterfeiting in industries such as pharmaceuticals, cosmetics and entertainment.